De Montfort University And Park Air Systems Limited

To apply innovative Graphical User Interface (GUI) approaches and embed a capability to present complex information to the different user communities across an airport.